Urban Solarpunk: Restor(y)ing the Postcolonial City

Propelled by recent developments in the environmental and energy humanities, and adopting a postcolonial and
intersectional approach, this thesis asks whether an emerging science-fiction sub-genre known as solarpunk can
offer design frameworks for sustainable, equitable urban futures, using London as a case study. My investigation
will include analysis of selected solarpunk short stories with transnational urban settings, alongside recent Londo-based fiction, poetry and eco-activism with a utopian inflection. I compare these contemporary developments of the
2010s-20s to canonical eco-fiction of the 1970s-80s. The thesis will argue that attention to a diverse, inclusive
range of speculative narratives and storyworlds is essential to the equitable progression of environmentalist
movements.